Time-resolved spectroscopy of solution based semi-conductors

Observing the photophysical behaviour of organic semi-conductor and hybrid perovskite materials with ultrafast spectroscopy.
This includes observing charge transport and extraction optimisation in solar cells

Take relevant courses run by SUPA that are related to the project (e.g. Ultrafast photonics).